FeverScreen - standalone distributed edge-AI thermal cameras

Developed by Archangel Imaging Ltd, based at Harwell Innovation Centre near Oxford, FeverScreen is an AI-assisted, autonomous IR camera system that will demonstrate unobtrusive monitoring of high numbers of people through a transit point to report health alerts; tailored machine vision algorithms will automatically detect face skin temperature as an indicator of possible fever and provide variable alerts based on proximity. FeverScreen is intended to provide immediate feedback via TV screens to those people being scanned to increase trust in these innovate systems. The recent global health alert caused by COVID-19 has demonstrated how quickly a virus can spread and how little the UK Government can do to detect it. FeverScreen will demonstrate the importance of AI-enabled thermal cameras to monitor, detect and alert cases of risk (people exhibiting elevated skin temperature).

This autonomous system combining non-intrusive sensors, coupled to verification from AI powered cameras, will demonstrate how cutting-edge technology can be effectively used to increase public safety and increase the incidence of detection of fever. The FeverScreen standalone system is readily deployable to numerous locations, has the option to harvest power for its rechargeable batteries or use mains power and it will provide alert messages to appropriate staff to allow human intervention. This technology has previously found use in systems designed to detect and protect wildlife in remote settings and to prevent theft from public sector infrastructure.

Company description: Archangel Imaging specialises in advanced deployable machine vision systems, with power, communications and AI-enabled detection. Archangel Imaging is recognised for its expertise and focus on real, deployable capability for the end user. We take great pride in our work using AI cameras in development programmes to help protect wildlife in both Asia and Africa. The company is an established supplier and partner of UK Ministry of Defence and several defence primes and specialist SMEs. The company is active in infrastructure security and safety monitoring (cable theft, rail safety, oil and gas leakage detection etc.) with various bespoke equipment being deployed in the Middle East, South East Asia and Northern Europe. The company maintains capability in deployable devices (cameras and others), communications (various redundant means), visual AI and management user interfaces for command and control.